NetX Innovate

NetX Innovate is an advanced suite of software solutions designed to revolutionise communication networks. Aimed at enhancing network performance, security, and efficiency, NetX Innovate leverages cutting-edge technologies such as AI, machine learning, software-defined networks (SDN), and open standards.

Our solution employs localised machine learning agents to monitor and optimise network traffic in real-time. By dynamically adjusting traffic flows and detecting anomalies, the system significantly reduces energy consumption and enhances network performance. The use of advanced cryptography ensures that the system remains secure against emerging threats from quantum computing.

The suite also includes a policy management engine that enables automated network management through dynamic configuration and scalability. By integrating with cloud platforms like Azure and AWS, this component provides a flexible and scalable solution that adapts to changing network demands, enhancing efficiency and reducing operational costs.

Additionally, our solution offers a decentralised node-to-node network that provides a zero-trust environment with self-healing and self-discovery capabilities. This ensures resilient and secure communication in dynamic environments, continuously verifying node trustworthiness and optimising connectivity.

NetX Innovate's adherence to open standards ensures interoperability and future-proofing, facilitating seamless integration of diverse systems and reducing vendor lock-in. This suite of solutions addresses the growing complexity and demands on network systems, offering a comprehensive and innovative approach to enhancing modern communication networks.

By integrating these advanced technologies, NetX Innovate provides a robust, scalable, and secure framework for modern communication networks. This public description highlights our commitment to improving network efficiency, security, and adaptability, ensuring our solutions are equipped to meet current and future challenges in the communication landscape.